Anodic Electrodeposition of Organic Coatings on Aerospace Metals

This project will determine the feasibility of using an anodic coating applied via anodic electrodeposition to
various aerospace metals.